VR Breath Game Mechanics

We're creating a VR game that uses the player's breath as an input device. So far we have succesfully created two breathing-based game mechanics for this. The aim of the "VR Breath Game Mechanics" project is to prototype, playtest and validate several new game mechanics, using breathing as input, which follow on from the successful testing of our first two. In the medium term we're looking to create a new genre of VR game- a Stress Resilience Trainer. This project will result in a highly marketable game, that has player progression based on breathing.